Investigating the role of exosomal microRNA in host-microbiota-viral interactions in the human respiratory mucosa

The aim of this studentship is to investigate the role of exosomal microRNA in host-microbiota-viral interactions in the human respiratory mucosa. In addition to work in Southampton, this research will be complemented by a period of research at AstraZeneca campus in Gothenburg, Sweden.